Surface Nanoscale Axial Photonics (SNAP)

Over the last decade, much interest of scientists and engineers working in optics and photonics has been attracted to the research and development of miniature devices based on the phenomenon of slow light. The idea of slow light consists in reducing its average speed of propagation by forcing light to oscillate and circulate in specially engineered microscopic photonic structures (e.g., photonic crystals and coupled ring resonators). Researchers anticipated that slow light devices will have revolutionary applications in communications, optical and radio signal processing, quantum computing, sensing, and fundamental science. For this reason, the research on slow light has been conducted in many academic laboratories and industrial research centres including telecommunications giants IBM, Intel, and NTT. However, in spite of significant progress, it had been determined that current photonic fabrication technologies are unable to produce practical slow light devices due to the major barriers: the insufficient fabrication precision and substantial attenuation of light.

To overcome these barriers, this project will develop a new photonic technology, Surface Nanoscale Axial Photonics (SNAP) which will allow us to demonstrate miniature photonics devices with unprecedentedly high precision and low loss.

SNAP is a new microphotonics fabrication platform invented by the PI of this project. In contrast to previously considered slow light structures based on circulation of light in coupled ring resonators and oscillations photonic crystals, the SNAP platform employs whispering gallery modes of light in an optical fibre, which circulate near the fibre surface and slowly propagate along its axis. The speed of axial propagation of these modes is so slow that it can be fully controlled by dramatically small nanoscale variations of the fibre radius.

This project will develop the advanced SNAP technology for fabrication of ultraprecise, ultralow loss, tuneable, switchable and fully reconfigurable miniature slow light devices establishing the groundwork for their revolutionary applications in future Information and Communication Technologies. The success of the project will place the UK in the centre of this revolutionary development.

Potential impact
The growing interest in the development of SNAP, invented by the PI in 2011, was recently triggered by his presentations at international conferences (among them 25 invited talks on SNAP in 2012-2015), invited industrial and academic seminars, and discussions with researchers working in optics and photonics in the UK and worldwide. The anticipated impact of this project in the broad academic communities outlined in the Academic Beneficiaries and its industrial economic and social impact summarized below will place the UK into the centre of this pioneering research.

Industrial and Economic Impact. The ambitious objective of the project is to boost the interest of telecommunication and computer industries in applications of the SNAP technology. It is anticipated that the new technology will attract the industry giants to its potential applications as well as give birth to start-up companies working on the research and applications of SNAP. In particular, one of the objectives of the project consists in creation of a start-up company to assemble SNAP fabrication setups for academic and industrial research centres (see Pathways to Impact). These actions will allow to create new jobs and attract young talented scientists and engineers to the field of modern photonics. In the long term, the market of high tech products, which are fabricated using the developed SNAP technology for the ICT and other applications, is expected to be created and grow significantly.

Societal Impact. The invention of SNAP technology was announced by the OSA press release in 2011, reviewed by the Physics Today editorial article in 2012, and broadcasted and reviewed by numerous other public outlets. In the short-term (1-5 years), the progress achieved in the course of the project will be broadly communicated through press releases and popular articles in the public media. In addition, the project team will deliver popular lectures on the topic of SNAP to the university students and general public. The long-term societal impact (5-50 years) is envisioned in the actual usage of SNAP devices in telecommunication, sensing, and quantum computing. These devices are anticipated to be used in the public sector (e.g., in smartphones and computers) and commercial and defence sectors (e.g., in the radars for aviation and missile defence systems). Since SNAP devices exhibit exceptionally low attenuation of light, their deployment will enable the economy of electric power and, thus, contribute to the cutting down of the world energy consumption. All this will positively impact the life of private individuals, job creation, security, and strength of the UK and world economy.